Data-Driven Luminaire Remanufacture Supplychain

EGG Lighting and Reath are investigating a luminaire data management system to accelerate and de-risk the industry's transition to "remanufacture not replace". This system will keep a "digital twin" for every light, providing any approved remanufacturer the necessary information on-demand. This digital technology will enable the UK lighting industry to remanufacture and upgrade good-quality luminaires instead of recycling used lights and importing more new ones -- saving 60 tonnes of waste per year by 2025\.

With Reath's asset data management system, luminaire remanufacture can be safe, compliant, 30-40% cheaper and 50% less environmentally damaging than buying new lights. At a time when businesses are looking to reduce capital and energy costs as well as environmental impact through circular economy practices, this project will urgently overcome the barriers to adoption across the UK lighting industry. The approach will enable approved remanufacturers to easily share data with previous and future users, suppliers and retailers; de-risking and streamlining the remanufacture process and strengthening their confidence in adopting circular economy business models.

Remanufacturing is the best available technique in the circular economy and restores luminaires to new condition or better - with a warranty and guarantee to match. This approach will create at least 15 full-time jobs by 2025 and generate revenue from this undervalued waste stream -- simultaneously giving more businesses access to affordable, sustainable and high-quality lighting.

As well as reducing waste and saving costs, data-driven remanufacture strengthens the domestic supply chain by retaining value in the local economy. This encourages a move towards high-quality luminaires; which the UK industry excels at but are often substituted by cheaper imported products. With climate change and the covid-19 pandemic, it's more important than ever that we look for innovative sustainability and cost-saving solutions to make our supply chains smarter, more resilient and less wasteful.

This study aims to measure the value of the proposed digital technique and its ability to mitigate the technical, economic, logistic and compliance challenges the remanufacturing supply chain will encounter at scale, as well as defining the resources required to develop to market and implement this system.